JENGA: Building Climate Change Literacies with Young People in Kenya through Storytelling and Cultural Heritage

Kenya is the third most populous country in East Africa, with a population of nearly 57 million, around 10 per cent of whom live in the metropolitan area of Nairobi. Around half of those (i.e. 5% of the national population) live in Nairobi’s informal settlements. The impacts of climate change and extreme weather events are already having a major effect on Kenya, particularly in terms of agriculture, a major part of the economy. Drought and floods are increasingly common, leaving lasting damage to the agricultural infrastructure. Impacts of climate change are most keenly felt amongst the marginalised and poorest communities in Kenya, including young people and women, whose economic precarity make them particularly vulnerable. This includes a vulnerability to the mental health consequences and feelings of powerlessness and a lack of agency. In addition climate change is having a negative effect on intangible cultural heritage within many communities, as changes in weather patterms threaten traditional cultural practices linked to agriculture and the wider environment.
JENGA brings together a network of researchers in applied storytelling from Loughborough University in the UK, in environmental communication from Uppsala University and the Swedish University of Agricultural Sciences in Sweden, and cultural heritage and curation from the National Museums of Kenya, along with industry partners White Loop, with expertise in educational project development in Africa, and Hope Raisers, a community-based NGO from Korogocho, one of the largest informal settlements in Nairobi, to explore how storytelling and cultural heritage might engage young people from Nairobi in developing climate literacies, including their capacity to understand and respond to the challenges of climate change.
.
Through a series of network-building and agenda-setting meetings (both in Nairobi and online), and pilot storytelling and cultural heritage co-creation workshops, JENGA will work with communities and diverse stakeholders to explore how storytelling might unlock the potential of cultural heritage to build capacities in climate awareness, engagement and resilience amongst young people.
In bringing together the cultural heritage of young people, in the form of their stories, traditional practices and other creative expressions of lived experience, with the extensive collections of the National Museums of Kenya, we will also connect marginalised communities with national heritage institutions, thus expanding access to those national collections to groups who would normally feel excluded and increasing appreciation and a sense of ownership of the rich and diverse cultural heritage of Kenya.
The main outcome of the network will be to prepare for a major bid for a Horizon Europe 'Resilient Cultural Heritage Partnership' in 2027, by expanding the network and building a comprehensive agenda around the questions emerging from the network activities. The long-term aim is for nothing less than a transformation of climate literacy in Kenya and the establishment of a globally transferable model of storytelling-led climate engagement to inspire resilience, equality, agency and policy influence in other climate-vulnerable regions and communities.
The network will contribute to the programme of the recently established UNESCO Chair in Storytelling Education for Sustainability, which will increase the visibility of the work on the global stage and across international policy forums, helping give voice to marginalised young people, who are suffering from the consequences of climate change, to policymakers at local, national and international level.